Aero engine electrical fan performance for boundary layer ingestion applications

The project will investigate 'Boundary Layer Ingestion' (BLI) technology as a means to improve aircraft performance. A key enabling technology for such configurations is the introduction of a number of electrically driven fans as the main propulsion system which are installed in a fully- or semi-embedded manner on the aircraft's fuselage. Although BLI technologies have potential benefits, a key challenge is in understanding if a net benefit to overall aircraft performance can be achieved given the increased complexity of fan design required for these benefits to be realised.
The aim of the project is to develop a robust methodology to assess the impact of the flow distortions arising from embedded engine installation on the design and performance an electric fan configuration. The work will encompass 3D computational fluid dynamic studies as well as the development of reduced order models to assess the aerodynamic impact of BLI driven flow distortion on the fan system's design and performance. The overall aim will be to incorporate aerodynamic and propulsion models into an aircraft performance tool and make an assessment of the potential benefits of BLI on future aircraft performance.